Quantum Sensors for Fundamental Physics and Society

We propose to harness the immense potential of quantum sensors to conduct experiments in fundamental physics that could lead, for example, to the discovery of dark matter in the UK, and will lead to new applications that can be developed by UK industry for market. The programme we propose lies between STFC and EPSRC science and the strategic areas of Quantum Technology, Computing and Metrology. It will bring together a consortium of scientists from experimental and theoretical particle physics, astrophysics and instrumentation, quantum information scientists and AMO scientists drawn from the STFC and EPSRC communities, and the space community and with NPL and leading international laboratories such as Argonne, Fermilab and SLAC to create new scientific partnerships.

Potential impact
After this project a consortium will exist which will be fecund soil in which new collaborations and partnerships will flourish realising the potential of quantum sensors to enable new enquiries in fundamental science, and to stimulate the creation of new devices and applications that will be brought to market by UK industry for the betterment of society both in the UK and globally.